Affordable biomethane production, storage, and refuelling kit for the world markets.

Engas UK, a startup in Horsham, West Sussex has developed a disruptive compact, gas purification system

that will now enable farm-scale anaerobic digestion (AD) plants to offer value added services, e.g. transport

fuel production, energy storage for matching the electricity demand with instant supply, and using the by-

product CO2 into greenhouses to grow more tomatoes. This innovation will build capabilities in the UK and

help to create new business models for farm scale AD sector that was not possible by using current imported

technologies from the EU. These innovations will significantly improve the financial return from farm AD

plants without government subsidies. Engas has partnership for manufacturing of their novel purification

system to produce 98% pure bio-CNG fuel and 95% pure Bio-CO2 at 70% lower cost and at 50% greater

efficiency. Engas will build a 50Nm3/h of gas purification unit, bio-CNG storage, and 200-250bar vehicle refueller under this project. Engas will also export this

technology to India to convert waste generated from 50,000 fruit & vegetable markets into bio-CNG fuel. Engas

has formed partnerships in India and received financial support from the Indian Government.